Characterization of the roles of PP1 phosphatases in cytokinesis

PhD project strategic theme: Understanding the rules of life

Cell division faithfully partitions the genomic information between the two daughter cells and errors in this process have been implicated in many human diseases. Most mitotic events are regulated by phosphorylation and, although mitotic kinases have been studied is some detail, very little is known about their counteracting phosphatases. The host laboratory has recently characterised the protein interaction network in the last phase of mitosis, cytokinesis, and found that PP1 phosphatases were the most abundant and frequent. The aim of this project is to characterize the roles of these phosphatases during cytokinesis using a multi-systems approach combining gene editing, targeted proteolysis, quantitative proteomics, and multi-dimensional high resolution microscopy.